Experimental and numerical studies into the wear of articulating spline couplings

Spline couplings are key power-transmission components which allow torque to be transmitted between two shafts while also allowing for assembly/disassembly. Building on a long history of work within the Transmissions UTC into the performance of spline couplings, this project will consider the wear behaviour of such components through both experimental and numerical studies. Experimental work will be carried out using a new rig facility being developed in the UTC allowing the validation of newly developed modelling tools.
This project will develop the fundamental understanding and validate the modelling capability to give confidence in the use of the tool for the design of spline couplings for use in high power transmission applications in aerospace.